The Fresh Shrimp Co Innovation

The implementation of a naturally occurring prawn -seaweed ecosystem, allowing for environmentally sustainable production of truly fresh prawn and seaweed products for the UK food industry.